Expansion of a clinical trial modelling and simulation platform to optimise trial design and facilitate synthetic data generation

Exploristics is a rapidly growing company providing data analytics products and biostatistics services to the Pharmaceutical industry. Our flagship product, KerusCloud, is a commercially available software platform that reduces the risks, costs and duration of drug development. This project aims to extend the KerusCloud capabilities by enabling and exploiting access to disparate datasets. The outputs of the project will help to deliver more efficient and cost effective development of healthcare treatments.

Currently, 90% of new treatments in development fail during clinical trials. Whilst some failures are due to efficacy or safety issues, many are due to avoidable issues that could be resolved during the design of clinical trials. Better trial design can now be achieved using KerusCloud which examines all possible design options by simulating studies in a virtual environment. This ensures the best design and analysis approach can now be chosen for real trials, improving the probability of their success by 41%, saving time and money.

The main objective of this project is to create a uniquely powerful clinical trial design tool that can evaluate the performance of any clinical trial before the actual study is conducted. To do this, we will enable better use of existing data as part of the design process. This will allow us to make better assumptions and more informed decisions prior to the start of the study as well as learn from the outcomes of completed studies.

There is a strong commercial opportunity in providing cost effective intelligent trial design software to support clinical trials. This is particularly timely as the Pharmaceutical industry is now actively seeking ways to improve clinical trial efficiency to accelerate development timelines in the context of the global COVID-19 pandemic, potentially reducing barriers to uptake of new technologies.

This project will be transformational for Exploristics as successful development of KerusCloud will redefine trial design, uniquely positioning Exploristics as the global leader in the strategic application of statistics, modelling and artificial intelligence for healthcare development. The project will also have broader impact. The UK is a global leader in life sciences research so this project will also help to fully exploit the research infrastructure and available data resources. This could have a far-reaching impact on drug development and healthcare provision in the UK and globally by helping to establish the UK as a global innovation centre for clinical trials, and by facilitating the efficient delivery of new innovative medicines.